Bioinformatic analysis

Technical abstract
We aim to deliver, for research and industry community use, novel and statistically-sound software to capture, integrate, interpret and visualise large multidimensional data sets produced by highly parallel, high throughput ‘omics technologies. The availability of relevant software with genomic verisimilitude is an essential aspect of our research in the genomics of farmed and companion animals, since bioinformatic interpretation of data obtained from ‘omic technology provides the foundation for all subsequent interpretation, from gene networks to generating genomic breeding values. This project addresses the BBSRC overarching priority of ‘Technology Development for Bioscience’, and specific priorities such as new approaches to data analysis, interpretation and sharing, and the development of software tools and algorithms for this purpose. We are committed to data sharing in the field of genome sequences of livestock and their annotation and supporting the use of community resources such as Ensembl. The bioinformatic analysis of ‘omics data is a cornerstone for enabling the systems biology and genetic mapping of all other ISP, since it provides support for (i) managing the volume of data arising from ‘omic technology, (ii) biological annotation and interpretation, and (iii) presentation in a tractable form fit for purpose. The programme will underpin systems biology approaches relevant to all strategic programmes of The Roslin Institute.